Internet of Assets

Senseye is developing a software product to exploit the 'Internet of Things' and 'Advanced Predictive Analytics' to revolutionise the renewable energy asset management market by creating an 'Internet of Assets'.